ELIXIR-UK Coordination Office

ELIXIR-UK is the UK node of ELIXIR, an intergovernmental organisation that brings together life science resources from across Europe. ELIXIR-UK coordinates a wide range of activities across data integration, provision of tools and data, and training in bioinformatics involving 21 UK Universities and Research Institutes. The ELIXIR-UK Coordination Office, based at the Earlham Institute in Norwich, interacts with the ELIXIR Hub on behalf of its members, provides national coordination for the activities, and is pivotal in their delivery, cross-connectivity and impact.
We are requesting a two year funding of existing and new activity to ensure the UKs continued involvement in ELIXIR and to ensure that the efforts of ELIXIR are returned to UK scientists.

Technical abstract
ELIXIR-UK is the UK node of ELIXIR, an intergovernmental organisation that brings together life science resources from across Europe. ELIXIR-UK coordinates a wide range of activities across data integration, provision of tools and data, and training in bioinformatics involving 21 UK Universities and Research Institutes.
The ELIXIR-UK Coordination Office, based at the Earlham Institute in Norwich, interacts with the ELIXIR Hub on behalf of its members, provides national coordination for the activities, and is pivotal in their delivery, cross-connectivity and impact.
IN THIS FUNDED PERIOD WE WILL:

- continue to supervise the administrative and outreach functions necessary for the establishment, growth and maintenance of the Node going forward. The Coordination Office will also be the first point of contact for the Funders, ELIXIR Hub and the Institutions involved in ELIXIR-UK on administrative matters.

- ensure that requirements of the Collaboration Agreement with the ELIXIR hub are satisfied and that ELIXIR-UK participants fulfil their responsibilities under the Node Consortium Agreement.

- attend meetings and conferences and make presentations on behalf of the Node, and liaise with the ELIXIR Hub and other Nodes.

- organise events to engage with all members of the ELIXIR-UK community. The Node office will also support and enable people within the ELIXIR-UK community to attend conferences and meetings as representatives of ELIXIR-UK.

- We will develop our policies on ethics, equality, diversity and inclusion and scientific misconduct as well as other areas such as environmental impact in order that we meet the high standard of research culture expected by UKRI.

- continue with the expansion of the ELIXIR-UK Consortium

- continue to publicise the UK Node and widen the involvement in the node

- establish new UK Focus Groups including launch and networking

- Partner in new ELIXIR funded projects